Admitting Demons: Brexit and Psychoanalysis

On being asked to sum up the argument against holding a referendum by his director of communications, Craig Oliver, in 2015, David Cameron instantly responded: "you could unleash demons of which ye know not". As Oliver (2017) reports in his inside story of Brexit, "Unleashing Demons", those words proved prophetic, and notwithstanding the ways in which Oliver goes on to specify the meaning of "unleashing demons", it is a phrase which already points our imaginations in the direction of the phantasmatic and the uncanny; indeed in the direction of psychoanalysis. It is of course to confront one's inner 'demons' that a person might enter psychoanalytic therapy, and for Stephen Frosh (2013, p.3), psychoanalysis in fact "intentionally stirs up demons" and "insists on talking about the things we would much rather hide away or lay to rest." Yet while there is an ever-present tendency to explain Brexit in psychological terms, "albeit with varying degrees of convincingness" (Hughes, 2019), there has been a lack of sustained and scholarly psychoanalytic inquiry. In this PhD I propose to explore the 'implications' (cf. Felman, 1982) of psychoanalysis in the question of Brexit's 'demons' by opening a sociological-psychoanalytical ('psychosocial') dialogue about the psychic, phantasmatic, subjective aspects of the current crisis. Analyses in the social sciences, as Mintchev and Moore (2019, p.453) note, have already "provided invaluable insight into a number of factors that influenced the referendum's outcome", including economic insecurity and anxieties about immigration. But by beginning from the perspective of the social field - rather than the dialectical interplay of psychic and social processes - such analyses fail to offer "a sufficient understanding of why people are so persistently attached to divisive political ideas" (Ibid., p.467).